Understanding the diversity of low mass galaxies

In the cold dark matter model (CDM), we assume that the ordinary matter that makes up planets, stars, and everything we can see, accounts for a minority of the total matter in the Universe. Our observations across a range of scales suggest that almost 85% of the matter in the Universe is 'dark', meaning it doesn't emit, absorb or reflect light. As such, the only way we can detect it is through its gravitational impact on stars and gas in the Universe. We think that this dark particle is reasonably massive (or 'cold'), and this allows us to make predictions about how many galaxies should form at a given mass, and how dark matter should be distributed in galaxies. The lowest mass galaxies in the Universe have historically provided challenges to this cosmological model, as early simulations predicted more faint galaxies around the Milky Way than we observed, and those that we did find seemed to have lower central densities of dark matter than predicted.

With the discovery of dozens more faint galaxies in the past few decades, and a better understanding about how energetic star formation can modify the central density of dark matter, these issues have mostly been resolved. However, we still have a few tensions between observations and expectations we need to understand. Firstly, while the number of faint galaxies around the Milky Way are a better match to expectations, we see a diverse range of the number of satellites around distant Milky Way mass galaxies that we don't fully understand. This mismatch is even more pronounced for satellite galaxies around low mass systems like the Large Magellanic Cloud or Triangulum. Secondly, while we think energetic star formation over a long period of cosmic history can lower the central dark matter density of small galaxies, we find a number with very low densities whose star formation ceased very early in the cosmos. How can we explain this diversity in observations, and does it require a rethink of our cosmological model?

In the next few years we can understand these issues fully. The Vera Rubin Observatory begins its Large Survey of Space and Time (LSST) in late 2024, allowing a wealth of detections of extremely faint galaxies. Combining these observations with state-of-the-art simulations holds the promise of new robust tests of galaxy formation models and cosmology. In this project, we bring together our strengths in observations and simulations of dwarf galaxies to do just that.

First, we have recently shown that automated tools for finding low mass galaxies often miss the faintest of these where only the brightest stars can be seen, surrounded by a haze of "unresolved" light. These can instead be found by visual classification - a time consuming, inefficient process. We will take a new approach to find these by combining existing approaches that look for the bright stars plus those that identify the unresolved haze. We will test these on our visually detected galaxies in the DESI Legacy Imaging Survey. Once complete, we will apply this technique to the first LSST data releases and other public wide-field survey data.

Secondly, we will use our in-house tools to measure the central dark matter densities of faint dwarf galaxies around Andromeda to see whether they can be explained in cold dark matter, or whether their densities are too low. We will use these masses to improve our new DarkLight tool which will allow us to better measure the masses of all dwarf galaxies based only on their average star formation rate.

Finally, we will combine our new detections of dwarf galaxies and their masses and compare these with predictions from our in-house, state-of-the art EDGE simulations. This will permit us to make stringent tests of dark matter models, and place competitive constraints on how "warm" the dark matter particle might be.